University of Leeds And DePuy International Limited

To investigate the links between implant system design variables and corrosion in joint replacements and to develop and introduce new procedures into system design.